Financing the green transition in developing countries

The aim of the project is to advance our understanding of how finance can facilitate the adoption of low-carbon and other green technologies by firms in the developing world. The project will investigate the drivers of commercial banks' green lending strategies and firms' decisions to invest in green technologies or not. Special attention will be paid to how access to credit can facilitate the green transition. Additionally, the project will analyse how local environmental conditions in terms of pollution and extreme weather, as well as the regulatory environment, shape the decisions of lenders and borrowers to finance and adopt green technologies, respectively.